Development of an Energy Management System

The UK Rail Network uses in excess of 460m litres of Diesel and 2,911 GWh of electricity
each year emitting 2,661m kgCO2. This project aims to develop an integrated Energy
Management System (EMS) for rail vehicles to help reduce energy consumption and CO2
emissions and make the network more energy efficient.
Targeted at the retrofit market the aim is to develop a solution with the capability to not only
meter the usage of energy but also link this usage to the geo location at which it is being
drawn. Utilising a two way communications solution this information will be passed back to
the Energy Management Hub (EMH) where actual usage will be analysed identifying trends
and energy usage black spots allowing operators and Network Rail (NR) to operate a more
energy efficient network.
Real time usage data will be displayed to the driver through a Driver Advisory System (DAS)
installed on the vehicle. This combined with control information sent via the EMH such as
incidents and delays etc, will help the driver make informed decisions on where and when to
apply power to the vehicle to maintain both an energy efficient and punctual rail service.
The benefits of efficient energy management are well known however the particularly
difficult environment in which rail vehicles operate have meant that standard tools available
for normal applications are not suited to this industry. Power supplies on vehicles are
particularly dirty with spikes and troughs, multiple vehicles often operated by differing train
companies draw power from the same source and by their very nature rail vehicles travel over
great distances and are difficult to communicate with.
Benefits of the proposed system: reduced energy consumption and greenhouse emissions,
efficient operational information enabling decisions on scheduling whilst optimising energy
consumption, real energy consumption data for train operators and NR enabling accurate
energy billing and fairer apportionment of costs.